BBSRC-Embrapa Genomics and pathogenomics to improve FHB and brusone resistance in Brazilian wheat

Project team
The project team combines research leaders with complementary expertise in both the wheat host and the FHB and brusone fungal pathogens in Brazil and the UK. Pedro Scheeren (Embrapa) and Eduardo Caierao (Embrapa) have unrivalled knowledge of Brazilian wheat production, providing expertise in wheat breeding alongside knowledge of germplasm resistance status that is essential for genome wide association scans to be undertaken to identify genomic regions associated with resistance to FHB and brusone. Cristobal Uauy (JIC) is internationally recognised for his expertise in wheat genetics and gene cloning in cereals. CU collaborates closely with Ksenia Krasileva (TGAC/TSL) who leads the development of functional genomics tools in wheat, including the development of exome-capture platforms that will form one of the pillars of the project. Paul Nicholson (JIC) leads a research group investigating the genetic basis of resistance to FHB in cereals and will contribute to both host and pathogen components in the project in partnership with Flávio Santana and Maria Imaculada Moreira Lima (Embrapa), who lead research on FHB resistance. James Cockram (NIAB) has extensive experience in combining molecular genetics and genomics with statistical techniques to investigate complex traits in wheat. These skills will be used in collaboration with Luciano Consoli (Embrapa) who leads the quantitative genetics programme, to undertake association mapping of target traits in Brazilian wheat germplasm. James Cockram will provide training to Embrapa personnel to enable them to undertake additional analyses on FHB and brusone data as these become available.
Joao Leodato (Embrapa) is a recognised expert on brusone disease and will work alongside Gisele Torres (Embrapa) who has extensive experience of working with the Brusone pathogen and interactions with the wheat host using functional genomics analysis. Antonio Nhani Jr (Embrapa) employs genomics to investigate virulence and host specificity in the brusone pathogen. The skills and knowledge provided by Embrapa researchers will be complemented those of Nick Talbot (University of Exeter) who is internationally recognised for his expertise in the genetics and virulence of the brusone fungus. Diane Saunders (TGAC/JIC) leads research into pathogen populations and virulence, providing essential insight into the structure of the populations of the FHB and brusone pathogens that will be utilised within studies of the genetics of host resistance.

Resources and Infrastructure
In addition to the highly complementary skill sets of the Embrapa and UK participants, the organisations contribute complementary resources and infrastructure. Embrapa has excellent field trials facilities and trained personnel across Brazil in regions where the environment is most conducive to the FHB and brusone diseases enabling them to undertake high quality disease trials. The Embrapa site at Passo Fundo is exceptionally well equipped with laboratory, computing infrastructure, glasshouse and plant growth facilities in an environment that enables the rapid growth of plants to minimise generation time and ensure efficient development of plant populations to the required level of fixation for genotyping and phenotyping purposes. The UK partners within this project (JIC, TGAC, NIAB and Exeter) all have extensive laboratory, computational and plant growth facilities, required for the host and pathogen genetics and genomics components of the project. In addition, TGAC has state of the art genome sequencing and transcriptional profiling facilities and computer hardware and software to undertake the associated data processing and analysis.

Potential impact
Fusarium head blight (FHB) and brusone diseases are devastating wheat production in Brazil. FHB caused yield losses of more than 60% in Rio Grande do Sul State in 2014, in addition to contaminating grain with harmful mycotoxins.

Brusone caused losses of more than 80% for some farmers in 2014 and risk of this disease also prevents the development of the Cerrado region for wheat cultivation. UK expertise and cutting edge technologies in host and pathogen genetics and genomics will combine with knowledge and expertise of Brazilian partners to develop tools, plant resources and knowledge to enable Brazilian plant breeders to produce resistant varieties and reduce crop losses.

The team brought together within this project includes internationally recognised experts in their fields to address and counter these major threats to wheat production in Brazil.